'Hart Hmz': Embodied displacement and the performance of vulnerability in documentary film

A side-effect of neoliberal redevelopment has been the displacement of native communities. However, critical
commentary of the affects of displacement on subjectivity has been peripheral in the discourse of human
geography. My practice-based research is an intervention into this academic territory: firstly, to re-conceptualise
an understanding of displacement that recognises its detrimental psychic, emotional and social affects.
Secondly, to investigate how the category of vulnerability might be projected, adopted and performed within
documentary film. This creative-practice project will be based on a regeneration site in east London, and center
around an engagement with theories of vulnerability, performance, representation, and ethics.